Green Building Realtime Monitoring App

This project will enable the launch of a new product promoting improved building performance and building optimisation. Building on Carnego's developments in these areas a smartphone app will be developed to enable simple, real-time, location based access to detailed performance data and analysis. It will be launched at the Green Build Hub in Cornwall run by the Cornwall Sustainable Building Trust, located at the Eden Project site.